Enabling Quantum Random Number Generation on mobile devices

Data encryption relies on random numbers to encrypt/decrypt confidential communication. Most encryption processes are currently underpinned by pseudorandom numbers, which are vulnerable to hacking. Using the random properties of light (quantum), Crypta Labs is developing a random number generator for use on mobile devices, to provide an unhackable random number to encryption processes. This project is focused on the development of an Application Programming Interface (API), Software Development Kit (SDK) and integrated encryption processes to enable mobile phone applications (such as banking and health-related) to secure transactions with unhackable encryption. It involves proving that existing mobile phone hardware can be used to generate random numbers, determining the optimised working parameters of that hardware, and development of the API, SDK and encryption processes ready for use by the phone's apps.